The Unitied Kingdom and the Universal Periodic Review: An analysis of the translation of multilateral recommendations into domestic legal change

This thesis would be the first comprehensive investigation into the extent to which the UN Human Rights Council's (HRC) 'Universal Periodic Review' (UPR) provides an effective mechanism for informing human rights protection in the United Kingdom. The UK has participated in three UPR cycles (2006, 2012, and 2017), and in the HRC Working Group report in 2017, the Council argued that the British Government has a poor record concerning the translation of UPR recommendations into domestic legal change. The Council's claim will, therefore, provide the foundational point of critical enquiry, and the research will reveal to what extent the Council's observation is accurate, and reveal the subsequent political and legal consequences and opportunities for the UK. This research will therefore be an invaluable resource for enhancing the contexts, values, and cultures, concerning the UK parliamentary process for protecting human rights.